AI Accelerator

Generative AI is a transformational technology that is going to have a dramatic impact on the creative industries in the coming years. Tasks that were until recently the preserve of skilled practitioners can increasingly be done to a similar standard by Generative AI, and in a fraction of the time and cost.

To thrive in this new world, creative businesses need to re-imagine how they add value to their clients, understand how to harness these tools into their workflows, unlock a culture of innovation, upskill their people, and re-organise their teams around transformed processes.

We aim to help companies adopt Generative AI by using our proprietary AI Skills Accelerator programme to guide their leadership and upskill their team, including role-based training and toolkit. After taking this programme they will be able to:

* Identify the biggest GenAI opportunities and threats in their business
* Assess their organisation against the capabilities required to successfully harness AI and set themselves on a path to being an AI Enabled Organisation
* Establish a governance framework for their GenAI initiatives
* Have the skills and confidence to deploy AI tools in their workflows - from leadership to practitioners